Linear Stability of Rotating Black Holes

In Newtonian physics, matter produces gravity. In General Relativity, gravity is replaced by curvature: Einstein’s equations tell us that matter on a spacetime causes it to curve. Surprisingly, they also tell us that gravitational energy itself can interact to form nontrivially curved geometries, even in the absence of any matter! One class of examples are black holes, strongly curved spacetimes characterized by having a region which is causally disconnected from its complement.
The strong curvature, or “gravitational pull,” associated to black holes suggests that we are fated to end up in one. In mathematics, this expectation goes by the name of final state conjecture: slightly more precisely, it asserts that (the exterior regions of) vacuum stationary black holes are the endstate of a generic initial configuration for Einstein’s equations. All vacuum stationary black holes are conjecturally members of a single two-parameter family, the Kerr family (a,M) with |a|=M. Therefore, a basic test of the final state conjecture is to understand if it holds for initial configurations which are already close to Kerr values. In other words, are Kerr black holes stable?
This question is fundamentally interdisciplinary in nature: it lies at the intersection of Physics (it concerns a physical theory), Geometry (the object of study is spacetime), and Analysis (stability is best understood in the language of differential equations). In this project, mainly relying on techniques from Geometry and Mathematical Analysis developed in the last 3 decades, we seek to understand the stability properties of Kerr black holes under the linearization of the Einstein vacuum equations, up to and including the extremal case |a|=M.
In the subextremal case |a|